TWI Limited And Chas A Blatchford & Sons Limited

To develop and implement next generation prosthetic interface liners which will utilise a novel manufacturing with embedded features that enhances benefit and comfort for lower limb amputees.